Project i-flex (Intelligent flexible charging infrastructure)

"The feasibility project and our consortium partners will focus on evaluating the technical viability and social and economic impacts of developing a fully integrated assessment and hardware specification system for public charging installation.

We will define and test three core solutions to support the timely wide scale uptake of public charging assets, both as retrofit solutions into densely populated urban areas and new 'out-of-town' solutions. Our partners are A.T. Kearney (lead), 4th Dimension, Brixworth Technologies, University of Nottingham and Cenex. Nottingham City Council, Nottingham City Homes, a leading DNO, a leading multi-national O&G, Isle of Wight Council, DG Cars, Peel Group, Bruntwood, Transport Systems Catapult and Manchester City Council all sit on the advisory board and will become full partners at the demonstration phase of the project if successful.

The primary objectives of this feasibility project are as follows:

1\. Begin development of an automated site assessment and installation management app.

2\. Create a methodology to assess location hot spots for public charging infrastructure.

3\. Identify the economic, social and environmental benefits and disadvantages to a standardised assessment and installation process, tailored to sites by archetype."